High Rate Manufacture Capital Acquisition - HRMCap

The primary intent of this proposal is to establish the capability required to secure manufacturing content for the UK on the next generation of composite wing. However, the automated deposition technologies and enabling capabilities will also directly benefit other applications and programmes, such as composite fan cases and Advanced Air Mobility structures. As such, this proposal addresses key technology bricks in all 3 major ATI strategic focus areas; ultra efficient process development, lightweight solutions for Zero emission and cross-cutting enabling processes.

Traditional aerospace primary structure carbon fibre technologies can only deliver between 8 -13 articles/month (dependent upon type of material). The next generation single aisle aircraft needs to have production capabilities that can reach and exceed rate 60/month. To achieve this, further development of the NCC's already novel and unique Ultra High-Rate Deposition capabilities and supporting processes is required.

Using the learning from Wing of Tomorrow and current knowledge within Industry, HVMC and academia, existing manufacturing cells and end effectors will be enhanced, and new capability acquired to demonstrate readiness of large-scale composite manufacturing for rate 60+. This work addresses key technology bricks in the Aerospace Technology Institute (ATI)s structures, manufacturing & assembly roadmaps.

The detailed requirements of the capital acquisition program will be defined during the early phase of the program and will influence and inform potential suppliers. This will enable specification development, solution development, procurement, and delivery of the equipment at which point the NCC will ensure the capability is ready to use on customer projects. An industry led Industrial Advisory Group (IAG) will be set up to ensure that the specifications meet their needs.

The main scope of the Capital Acquisition is comprised of 3 key sections:

**Section 1 - Deposition and cure**

\*NCF deposition system (Ultra-High-Rate Deposition Cell)

\*Enhanced Fibre Placement

\*Automated Dry Fibre Stringer preforming

\*LSRI enhancement and tool clamping system for RTM

**Section 2 - Rate Enabling Technologies**

\*Net edge preform and cure

\*Automated in-process verification & digital systems integration

\*Rapid tool cleaning

\*Rapid post cure NDI and metrology

**Section 3 - NCC facility modifications**

\*Building modifications required to accept the new equipment

\*Infrastructure systems modifications for the acquisitions

The proposed capability is not only a key dependency of the £40m Wing Industrial Accelerator programme, Project 2, but is also supporting the Rolls Royce Ultrafan casing development. There is also considerable interest and potential future programs spillover from the energy and Defence sectors.